Increasing capabilities and capacity for metabolite-based precision medicine using GCxGC-MS

Why do we study metabolites in humans? Metabolites have many important roles in humans related to normal or perturbed physiological function and their study has allowed us to understand the importance of metabolites in disease development and progression, response/non-response to treatment and in ageing. Our understanding has allowed us to apply metabolites as biomarkers for disease diagnosis (e.g. glucose and type 2 diabetes or amino acids/organic acids/acyl carnitines for inborn errors of metabolism) and understanding their mechanistic roles has led to the development of treatments for diseases (e.g. metformin and type 2 diabetes).
The challenge the equipment addresses: The study of metabolites in human biofluids, cells and tissues is defined as metabolomics (the metabolite version of genomics) and provides the reporting of hundreds or thousands of metabolites to discover new biomarkers for disease diagnosis/population stratification/response to treatment, to derive molecular pathophysiological mechanisms and translate these discoveries to benefit the human population.
We are requesting finances to purchase a comprehensive gas chromatography x gas chromatography-time of flight-mass spectrometer (GCxGC-TOF-MS) to apply in the study of metabolism in human health and disease applications and to apply in training the next generation of metabolism researchers. GCxGC-TOF-MS provides complementarity to other analytical platforms applied in relation to the classes of metabolites separated and detected (compared to LC-MS) and the 2-3-fold increase in the number of metabolites detected (compared to GC-MS). Only one GCxGC-TOF-MS instrument is applied in the UK for biomedical research and greater capacity is reequired.
Objectives and applications: The instrument will be located in an academic research environment working collaboratively with clinical research teams. The instrument will provide the reporting of up to 700 metabolites present in human cells, tissues and biofluids in a range of biomedical projects including the study of cancers, validation of heart failure biomarkers and the influence of the gut microbiome (for example, in pre-term babies). The instrument will also allow the development of a specialised resource applying stable isotopes to dig deeper in to dynamic metabolic processes in health and disease (defined as stable isotope tracer experiments). The instrument will also be used in three-to-five day training courses operated by the applicants to academic and industrial research teams.
Benefits: The research to be performed will identify and perform early-stage validation of biomarkers for disease diagnosis and treatment response and identify new pathophysiological mechanisms related to disease development and progression. We will also use the instrument to train the next generation of biomedical metabolism researchers through face-to-face training courses.